Fabrication of integrated optics for miniature ion and atom traps

The project aims to look at fabrication technologies for the optical beams required in miniature, integrated traps for ions and atoms. The primary technologies will be laser writing of tilted Bragg gratings, and ultra-precision machining of substrates for alignment and assembly of optical components.

The project will be based in the labs of the Optical Engineering and Quantum Photonics group, but will also use the Zepler Institute cleanrooms.

The work will align to the work being led by Dr James Gates in the QCS Quantum Technology hub, working closely with researchers in Oxford to define the project goals.

Key goals will include:-
creating sub-micron precision reference structures for fibre alignment and optical assembly,
structured output beam delivery using tilted Bragg gratings,
precision alignment and creation of trap electrodes